Large scale universal behaviour of Random Interfaces and Stochastic Operators

The present proposal aims to deepen and advance our understanding of Stochastic (Partial) Differential Equations (SPDEs). S(P)DEs are increasingly central in modern research as they encode, in compact mathematical expressions, extremely complex physical phenomena, such as the growth of combustion fronts or bacteria colonies, the motion of turbulent fluids, particle motion in disordered media, etc. Therefore, a thorough understanding of the large-scale behaviour of these equations can provide unique insight over extremely intricate real-world systems and enhance our ability to precisely forecast their evolution.
The SPDEs of interest in describing such phenomena are non-linear. Depending on the nature of their non-linearity, they are classified as follows: sub-critical, when the non-linearity becomes small upon zooming in; super-critical, when the non-linearity becomes small upon zooming out; and critical, when the non-linearity is scale-invariant—meaning it formally appears the same when zooming in or out. Over the last ten years our understanding of subcritical equations has witnessed major advances thanks to the breakthrough theory of Regularity Structures by M. Hairer (Fields Medal 2014), but supercritical and critical equations, which are particularly relevant from a physical viewpoint (think of two-dimensional surfaces growing in a three-dimensional space) are much less understood. Especially for the critical case, the difficulty lies in the fact that finer features of the equations can dramatically change the large-scale properties of their solutions which makes them mathematically extremely challenging and physically remarkably interesting.
Building on advances made over the first funding period, the present proposal aims to develop novel and robust techniques that allow to study broad classes of (super-)critical SPDEs, addressing long-standing conjectures and uncovering a host of universal phenomena.